What are the reasons that people entering the end of life with frailty are presenting and/or being admitted to hospital?

What are the reasons that people entering the end of life with frailty are presenting and/or being admitted to hospital?